INtelligent TrustEd SuppLy ChaIn (INTELI)

INtelligent TrustEd SuppLy ChaIn (INTELI) establishes a new methodology of supply chain collaboration by providing an improved architecture for real-time visibility of operations data across the supply chain hierarchy, enabling dynamic forecasting and predictions, predictive/prescriptive analytics, compliance and supplier transactions.